Acumen - Closing the Loop in Digital Advertising to Improve Transparency and Accountability

_Acumen_ is a software that uses machine learning and AI to improve the transparency and accountability of digital advertising campaigns. It does this by analyzing lead generation data and using algorithms to calculate the profitability of campaigns based on margin and conversion rates. In doing so, this determines the target cost-per-acquisition, return-on-investment/ad spend, target cost-per-lead, and target cost-of-sale.

_Acumen_ can close the loop on lead generation, from visitor to lead, lead-to-qualified lead, and qualified lead to a sale. It does this by analyzing data on the performance of individual keywords and making recommendations for changes that will improve returns. For example, it may suggest removing low-performing keywords or adjusting target-cost-per-lead figures.

_Acumen_ will be able to analyze keywords individually and make predictions about which new keywords are likely to be effective. Understanding the ROI (return on investment) enables businesses to ensure that they are always using the most effective keywords to drive leads.

_Acumen_ is a powerful tool that helps businesses to optimize their advertising spending and drive more profitable lead generation. Able to determine which channels and campaigns are most profitable,

_Acumen_ will be a valuable resources for businesses looking to improve the effectiveness of their digital advertising efforts.